Does human spaceflight affect the perception and uptake of STEM subjects?

The project seeks to test the hypothesis that human space travel has a positive impact on school students' perception and uptake of STEM subjects.

The principal elements involve:

* interviews with key informants working in space science in different capacities to gain perspectives on key areas of space science that may influence students' responses to STEM subjects, and advice on space science resources that have been (or will be) produced for use with school students;
* the design of a new instrument to assess school students' attitudes to STEM subjects and to space science (no single instrument probing attitudes to STEM subjects currently exists);
* use of the instrument to gather longitudinal data from pupils aged 8-11 (Key Stage 2) and 11-14 (Key Stage 3) from a sample of 30 primary and 30 secondary schools;
* interviews with teachers and students in 25% of these schools to gather data on their views of factors that influence engagement and participation in STEM subject, including the effects of human space flight;
* the production of an overview (or map) of space science resources aimed at engaging young people in STEM subjects; the map will include existing resources and any resources specifically linked to Tim Peake's mission.

Potential impact
The precise nature of the project outputs will be determined in consultation with the UK Space Agency and ESRC. The work will be of interest to a number of groups, particularly if Tim Peake's mission does stimulated interest in STEM subjects. These groups would include policy makers, providers of science enrichment, engagement and widening participation activities, teachers, and those undertaking research into students' attitudes, uptake and engagement in STEM subjects.

The planned outputs for the project are likely to include:
* detailed interim and final project reports, as agreed with the UK Space Agency and ESRC
* a summary reports for staff in schools, including head teachers, teachers and governors, and staff in universities and other locations who provide widening participation activities focusing on aspects of space science
* a validated instrument for collecting data on students' attitude, uptake and engagement in STEM subjects, with a separate strand on space science and the societal usefulness of space
* a map of activities used developed to stimulate students' interest in space science
* academic research publications

To ensure the project has maximum impact, the outcomes will be disseminated through the professional networks of the funders and the University of York, and through conference presentations and journal publications. Practitioner awareness of the outcomes will be promoted through networks and organisations including the York-based National Science Learning Centre, the National Network of Science Learning Centres, and UK-ESERO.